A Multi-Dimensional Understanding of the Digital Far Right

The British far-right is more active than it has been for many years (Hope not Hate, 2023). This fellowship will help law enforcement agencies deal with the burgeoning problem of far-right extremism.

Until recently, my research focused predominantly on online language abuse, covering topics like trolling, abusive language, and anti-science. Yet, in investigating these, a common denominator emerged – each was, to a greater or lesser degree, being used by the British far-right to further its cause. In interpreting my findings, the scale of the far-right, and the impact of its online activism, became starkly apparent. With this fellowship, I will refocus my work to address this problem.

The problem is complex: the far-right is a multidimensional entity, comprising a relatively diverse range of groups and individuals from radical right-wing populists to revolutionary neo-Nazis. My work so far has shown that it exploits uncertainty, pseudoscience, and xenophobia to sow doubt and recruit. This activism is enabled by the internet, which has become the most important way that extremists spread propaganda, plan events and protests, recruit, raise finance, and communicate. Language is key in this process.

This represents a challenge. Policing the far-right online is problematic as it entails identifying, in the huge volume of far-right content produced, those communications which pose a substantial risk. One reason for this is that we lack a sophisticated linguistic understanding of the far-right that draws on multidisciplinary intelligence to systematically identify how far-right groups vary, what features and repertoires are shared, and how the most extreme compare.

Multi-Dimensional Analysis (MDA) could provide this. This hugely influential technique, developed in the 1980s, has been successfully applied to thousands of datasets to uncover the major patterns of linguistic variation and the way that texts differ in relation to those patterns, including to distinguish fake news (Grieve and Woodfield, 2023). Yet MDA has a longstanding methodological problem: it cannot be reliably applied to short texts (>1000 words). Short texts provide little evidence for frequency-based analyses, producing datasets with many zeros.

To date I have developed 3 effective approaches for the analysis of short texts, including a short text version of MDA, which works well on short texts of up to around 200 words. Nevertheless, an approach to MDA which works irrespective of text length is needed to explore the far right, and many other application areas (e.g. child sexual abuse), because far right texts vary from short (e.g. social media posts) to long (e.g. manifestos). The first 4 years of my fellowship will deliver this. In its following three years, I will evolve MDA to deal with visual as well as textual data as many messages online blend both.

This fellowship will allow MDA to work with texts of a range of lengths, and meaningfully analyse the textual and visual, to the benefit of society by allowing security and law enforcement agencies to systematically identify (a) how far right groups vary (b) what features and linguistic repertoires they share and (c) identify high-risk individuals. Given the broad appeal of MDA in a wide range of application areas to date, the techniques developed by this project will also have impact in a much broader set of areas.

References
Grieve, J. and Woodfield, H. (2023) The Language of Fake News. Cambridge University Press.
Hope not Hate (2023). https://hopenothate.org.uk/2023/02/26/state-of-hate-2023-rhetoric-racism-and-resentment/.